National Biofilms Innovation Centre - FTMA

The National Biofilms Innovation Centre (NBIC) is seeking funding from the BBSRC to deliver and improve its annual FTMA calls for the next three years. Established in 2017, NBIC is an Innovation Knowledge Centre funded by BBSRC and Innovate UK, established in 2017 by four universities: Southampton, Liverpool, Nottingham, and Edinburgh. NBIC has a robust network, bringing together 63 academic and research partner institutions, and over 150 businesses focused on addressing biofilm challenges.

The FTMA projects are popular and sought after within the NBIC biofilm community and valued for their impact. Over the past 5 years, NBIC has supported 43 projects through FTMA funding, fostering exchanges, placements, and training within its extensive biofilm network spanning and connecting academia and industry. The majority of these projects involved collaborations between academia and industry partners, including start-ups, SMEs, and large businesses, both within the UK and internationally.

NBIC-FTMA will be open to a diverse range of participants, including investigators, postdoctoral research staff, research technical professionals, venture capitalists, and technology transfer offices. The annual open calls for FTMA projects will be managed by the NBIC Operational Team, with funds disbursed from the University of Southampton, which hosts the NBIC Office and Operational Team.

The beneficiaries of the NBIC-FTMA awards will include early career researchers, research technical professionals from research organisations and industry R&D, industry partners, and the broader academic community. Successful awardees will be responsible for effectively managing the placements and reporting on the undertaken FTMA projects.

The evaluation process will ensure that FTMA projects align with the NBIC strategic goals and the chosen UKRI priority area of 'Tackling infections', with a commitment to dedicating at least 25% of the projects to early career researchers and another 25% to research technical professionals. Success will be measured through metrics such as the transition of researchers into industry, securing follow-on funding, technology transfer, and the commercialisation of research outputs.

Focusing on the priority area of "Tackling Infections," NBIC- FTMA projects will address the significant role that biofilms play in persistent infections and microbial contamination across various sectors, including healthcare settings, medical device-related infections, food safety, water systems, manufacturing, and other areas where control of pathogens is critical.